Galactic Archaeology and the Origin of Elements

The student will study the origin of elements using computational simulations. Observations of this "Galactic Archeology" form some of the largest current international projects, such as the GAIA satellite, measuring kinematics and elemental abundances of a million of stars in the Milky Way Galaxy. Different elements are produced from different types of supernovae. Our simulation code includes necessary physics for the theoretical prediction - star formation, supernova feedback, and chemical enrichment from Type II and Ia supernovae. The student will include a new routine for neutron capture processes from asymptotic giant blanch stars and neutron star mergers, and predict the origin of elements from Carbon to Uranium, so that these can be compared with the observations of Galactic Archeology.